The University of Birmingham and De Koolar Nigeria Limited AAKTP 23_24 R5

To develop a clean, effective and affordable solar powered cooling system for perishable crops cold storage. Post-harvest loss contributes to Nigerian food insecurity and reduces the income of smallholder farmers and other related businesses. This project aims to reducing postharvest losses, improving food security and the country's economy.